Glasgow Caledonian University and Geckotech Solutions Limited

To develop novel inspection systems that can be used by Rope Access Technicians and Bridge Examiners to improve the safety, productivity and cost effectiveness of their inspection work and enhance the services that can be offered.